Validation of risk factors as causal for preterm birth and prematurity-mediated effects on early child development using a population cohort study

Preterm birth is a major public health concern affecting 15 million neonates annually and is associated with over 50% of all neonatal deaths. Preterm infants are inclined to developmental delays and long-term physical impairments. Many risk factors for preterm birth such as genetic, environmental and dietary factors, maternal non-communicable disease, uterine over distension due to multiple pregnancies, short-inter pregnancy interval, previous preterm birth, infection and pre-eclampsia are known, but are not validated as causal factors yet.
My proposed research aims to validate risk factors including genetic factors as causal for preterm birth and to further investigate the role of preterm birth in the complex causal mechanism leading to early child development delay (ECDD).
Genes influence the human organism and therefore would be crucial in the early diagnosis of preterm birth and ECDD. Identifying causal factors including gene variants will improve our understanding of the mechanism underlying preterm birth and ECDD and help researchers develop preventive and curative interventions. This is crucial for developing effective public health interventions to prevent preterm birth, thus contributing to enhanced survival and quality of life of infants and to achieve the third goal of the 2030 Sustainable Development Goals of ensuring healthy lives and promoting well-being for all at all ages.

Technical abstract
Preterm birth is a major public health concern affecting 15 million neonates annually and associated with over 50% of all neonatal deaths. Preterm infants are inclined to developmental delays. Many risk factors including genetic factors are known, but are not validated as causal factors yet. My research aims to validate risk factors as causal for preterm birth and further investigate the role of preterm birth in the complex causal mechanism leading to early child development delay (ECDD). To this end, I am proposing a novel design and a randomisation-based statistical inferential framework that combines data mining and bootstrapping techniques. The proposed inferential framework tests multiple risk factors and requires adjustment for the Type I error. I will apply the "cross-screening" strategy consisting of splitting data in half at random, using each half to carry out the procedure and reporting the more favorable conclusions from the two partitioned data, correcting the inference using the Bonferroni inequality.
Genetic data collected on the triad of father-mother-child will be analysed using an extension of the Genome-Wide Association Study method to accommodate data from relatives. Investigations of complex causal mechanism are often done using mediation analyses. Recent advances in causal inference have led to more elaborate mediation analysis methods with transparent assumptions and there exist approaches for assessing how severe violations to those assumptions should be to reverse the results. The performance of the proposed method will first be assessed via simulations. Alternative existing methods such as the bias-corrected matching estimator and augmented inverse-probability weighting will also be applied. Identifying causal factors including gene variants will improve our understanding of the mechanism underlying preterm birth and ECDD and help researchers develop preventive and curative interventions.

Potential impact
Identifying causal factors including gene variants is important for improving our understanding of the mechanism underlying preterm birth and early child development delay and help researchers and stakeholders develop cost-effective and efficient preventive and curative interventions. Thus, stakeholders will see a higher return on their investments, enabling further funding to improve maternal and neonatal health as well as other emerging priorities and issues. The primary beneficiaries of the proposed research outputs will be the vulnerable population of pregnant women and their babies in terms of improvement of their survival, quality of life, health and well-being. This will also positively affect the women and baby's whole household because of the alleviation of mental and economic stress that is often caused by the consequences of preterm birth. Other key beneficiaries are the countries with high burden of preterm birth as the lives saved constitute human capital and subsequently a powerful source of economic growth.
The proposed research will therefore contribute towards evidence-based policy making and have the potential to influence public policies and legislation at a local, regional, national and global level. This is crucial for achieving the targets set in the 2030 Sustainable Development Goals of ensuring healthy lives and promoting well-being for all at all ages.